VRGO

VRgo is a hands-free movement controller for virtual reality where the body is used to navigate. The controller tilts in any direction and is operated by the user shifting their body. This movement is then transmitted wirelessly to the game through hardware within the device. The VRgos usage in VR as a movement controller is a natural extension, providing a dynamic and intuitive interface for controlling the game and introducing new types interaction.